Real-time hyper-location services to support the consumer’s high street experience

Real-time hyper-location services to support the consumer’s high street experience

The core aspect of this project proposal is a range of mobile accessed solutions designed for retailers to encourage shoppers back on to the high street. It aims to overcome the some of the practical limitations and costs associated with the high street consumer shopping experience.

In its simplest form, the proposed project will enable consumers to be tracked during their high street experience. This allows the retailer to push information, recommendations and offers to the shopper relevant to their profile.

The core technical deliverables in this project are:
• Mobile app development that is the customer facing part of the solution
• Web toolkit and analytics dashboard for store management
• Cloud based server development that includes the core back end logic with the solution
• Beacons that drive the value added user experience to the smartphone

The proposed project is innovative, but potentially risky. Instantview will work with specialists to mitigate risk in application user design and engagement, retail management and product design for manufacture.